Advanced Fibre-Integrated Single-Photon Sources for Quantum Technologies

Single photons are a vital resource for implementing advanced communication,
sensing, and information-processing tools that will exploit the power of quantum
physics to outperform current capabilities. Suitable photons can be generated in
pairs using frequency conversion techniques driven by high-power pulsed lasers.
In this project, you will work to develop photon-pair generation utilizing the unique
capabilities of the optical fibre that you will fabricate here in Bath. Known as
photonic crystal fibre, it guides light within a matrix of air holes that run along the
length of the fibre, and the properties of the fibre can be engineered by controlling
its structure. Combined with active switching, this fibre enables the production of
very high-quality single photons for use in next-generation quantum technologies.
The project will involve theoretical and numerical analysis, fabrication, laboratory
work making use of state-of-the-art equipment, and writing up results. You will
develop the full range of skills required for high-impact scientific research and also
enhance your communication and transferable skills. You will have the opportunity
to present your work at leading international conferences and publish in high-quality
peer-reviewed journals.